Virtual Reality for Realtime Immersive Visual Impact Assessment (RIVIA)

The Virtual Reality for Real-time Immersive Visual Impact Assessment (RIVIA) project sets out to improve visual impact assessment for proposed developments in the built environment; transitioning from the conventional use of 2D photomontages into a real-time 3D immersive virtual reality environment. RIVIA will develop a new toolset and demonstrator, that will be used to deliver rich benefits of real-time assessment & validation, interactive temporal changes of seasons/light and object hide/reveal. The project will be undertaken by Pixel Reality a world class visualisation studio based in Liverpool, who specialise in the production of photo-real imagery for construction clients, property developers, architects and owner occupiers.